Sustainable Home Survey

Sustainable Home Survey Company is a domestic energy efficiency engagement services organisation, providing operational engagement with households, and surveying systems services to other providers. SHS is on track to become the most effective domestic energy efficiency engagement provider in the UK.